Ecology for conservation and livelihoods in Madagascar's savannas

The student will examine links between the community ecology and political ecology of Madagascar's savannas for sustainable livelihoods and conservation.